Look NortH2

The scale of investment required to capitalise on GB's abundant offshore-wind resource and decarbonise our economy by 2050 and power system by 2035 is vast.?Developing the infrastructure to allow energy from these resources to reach consumers, whether electricity or hydrogen, is expensive, technically complex, creates system operability challenges and can be disruptive to communities.

This project seeks to explore and develop an open-source standard framework to assess the impact of taking a cross-energy vector approach and co-locating assets offshore including on artificial islands -- with a view to addressing parts of challenges mentioned above and ultimately reducing costs to consumers.